Constructing and Challenging Creole Whiteness in Jamaica, 1865-1938

By interrogating creole whiteness in Jamaica between two moments of significant public unrest, my
project enhances understandings of racialised colonial power structures. Drawing upon Critical Whiteness
Studies, I deploy creole whiteness as a privileged but porous racial category inextricable from the
political, social and economic inequalities of post-emancipation Jamaica. Creole whiteness denotes
Jamaica's locally-born white population and explicitly engages with creolisation, the process of
asymmetrical interaction between cultural groups in the Caribbean (Brathwaite, 1971; Bolland, 2002).
Distinguishing creole from colonial whites born at the metropole who were serving, working or visiting
Jamaica, this thesis will dissect concepts of belonging and collective identity on local and imperial scales.
Framed between the Morant Bay rebellion and the 1938 labour strikes, I use gender, class and space as
units of analysis to ask what it meant to be both creole and white in Jamaica during this period.
This project has evolved from my undergraduate dissertation on whiteness in Jamaica during the
abolition era. Drawing on similar methodologies, I will combine archival research and newspaper analysis
to probe post-emancipation articulations of race and belonging. Developing my earlier study of visual
sources depicting Jamaican carnival during slavery, I will also use photographs and postcards to dissect
white creole self-representations and their relationships to place.